Optimising Thermal Models for Modular Electrical Generators within the Renewable Energy Sector

This project aims to develop advanced thermal models to assess and optimise different cooling strategies, including:
Passive cooling techniques to enhance natural heat dissipation
Flooded operation using oil or water to improve thermal conductivity and stability
Integration of Computational Fluid Dynamics (CFD) simulations with real-world thermal algorithms to evaluate and refine material usage, cooling methods, and overall energy performance
By linking thermal management with control and power electronics, this research will enhance the efficiency, durability, and survivability of CGEN's modular generators. The project will also validate findings through laboratory and real-world field testing, ensuring that all optimisations are practically viable and scalable.
The long-term goal is to standardise and optimise large scale, multi MW generator systems, capable of delivering high performance and operational resilience. This will further drive cost reductions, improve manufacturability, and accelerate market adoption.